Synthesis and Characterisation of Encapsulated Conjugated Polymers

The aim of this project is to undertake a detailed structure-property study on the effect of covalent encapsulation of a series of conjugated polymers. Systematic variations will be performed on the polymer structure and its effect on the optical, morphological and electronic properties will be studied.